A multi-voice-based synthesiser that provides a ‘text-to-speech’ conversion service that could enable users to access a wide range of custom voices and superior audio quality at an affordable cost.

SpeechKit is a rapidly growing UK SME addressing the need for affordable high-quality custom voices in text-to-speech services. Its founders are using their experience in engineering and entrepreneurship to develop a multi-voice speech synthesiser that takes advantage of new technology to produce high-quality custom voices at a fraction of the price offered by existing vendors. SpeechKit aims to democratise the text-to-speech market by making custom voices available to small-to-medium-sized companies and wider demographic segments.